Design thought and action to challenge and innovate in respect of Bipolar Disorder Care.

The predominant aim of this practice led research proposal is to develop, implement and evaluate, design interventions that challenge the established way of supporting people living with bipolar disorder.
Design has long been considered a method for improvement and a "force for social good" Shaughnessy, (2015)
and over recent years there has been a transition within the Design profession and beyond, that promotes the
belief that Designers should no longer only be defined as being the creators of a physical objects.
Accordingly, Designers, and Design tools eg storytelling, extreme empathising, making connections between the
seemingly unconnected etc, are increasingly being deployed to improve services, systems and working
environments. This genre of Design activity is known as Design Thinking.
Design Thinking is an innovative methodology used by cross-functional, interdisciplinary teams to solve difficult
problems, and unlock worthy solutions for the end user. It requires a balance of intuition, analytical skills,
insights and imagination, to explore and develop innovative interventions that have the potential to positively
impact people's lives and society as a whole.